High Pressure Hydrogen and Helium

My PhD will be focused on using novel and traditional techniques to investigate Helium and Hydrogen at high pressures. This includes examining the structure of Phases II, III and IV of Hydrogen as part of the Hecate group at Edinburgh. Carrying on work from previous PhD projects I will attempt to gain insight in to these Phases by developing simplified models of their molecular interactions and look at developing novel techniques for predicting their Raman spectrum. Both high pressure Helium and Helium-Hydrogen mixtures will be investigated using density functional theory. The study of Helium will be focused on explaining the difference between the EOS and phase diagrams of its different isotopes. Studies of potential mixtures will look at both the stability of structures as well as the solubility of Helium in Hydrogen.